Biophysical and Biochemical Characterization of the general control nonderepressible 2 (GCN2) kinase for drug discovery

The project is designed to study the Integrated Stress Response (ISR) kinase - GCN2 - in vitro. GCN2 kinase activity is an important regulatory mechanism in cells to overcome the environmental amino acid starvation stress by inhibiting global protein synthesis and initiating downstream recovery pathways. Additionally, sustained GCN2 activity has an established role in diseases, such as prostate, breast, lung and blood cancers. As such the aims of the project are (1) to identify and characterize GCN2 activation by amino acid starvation - induced by uncharged tRNA; (2) to identify how GCN2 activity is altered by the small-molecule compound AZD1775 and single-domain antibodies (sdAb or nanobodies). The project utilizes a wide range of techniques spanning: functional biochemical assays (ADP-Glo, Electromobility shift assay (EMSA), PhosTag), structural biology (Cryogenic Electron Microscopy (Cryo-EM), Hydrogen Deuterium Exchange Mass Spectrometry (HDX-MS), Intact Mass Spectrometry), and other biophysical techniques (Biolayer Interferometry, Peptide Mapping Mass Spectrometry, Mass Photometry). Additionally, protein and DNA/RNA purification and characterization techniques, computational biology and statistics are heavily applied throughout the project. With the aforementioned techniques, the project should elucidate the activation mechanism of GCN2, both biochemically and structurally; elucidate the mechanism of action of AZD1775, and lastly identify potential nanobodies that could be further researched in GCN2 drug discovery pipelines.